University of York, University of Hull and Frontier Therapeutics Limited KTP 24_25 R4

To transfer knowledge on electronics and wound care to Frontier, leading to the development of novel wound care devices that address unmet clinical needs in wound management. Success will enable Frontier to expand their activity in the global wound care market, simultaneously benefiting patients and the NHS.